The impact of socioeconomic polarisation and inequalities of wealth and income on cognitive development

Introduction
It is well established that socioeconomic status (SES) and health are related (Macintyre, 1994; Pickett and Pearl, 2001) through influencing access to health services; attitudes towards health; stress; and a lack of social support (Macintyre, Maciver, & Sooman, 1993). More recently, children born into low SES families have been found to have poorer cognitive development in terms of language and executive function, including working memory (Hackman and Farah, 2009). Importantly, working memory is a more powerful predictor of subsequent academic success than IQ (Alloway and Alloway, 2010). Clearly, the consequences of being from a low SES family leave children at risk of being at cognitive disadvantage.
The majority of this research has exclusively focused on the consequences of inequality for low SES families. Beyond this, there is a correlation between societies with inequality and social problems; proposed to be a consequence of increased status competition and exacerbated social anxiety among individuals in a society. Hence, inequalities in society are detrimental not only for the low SES families, but for everyone living in that society (Wilkinson and Pickett, 2009). Still, there is little empirical data available that explores the relationship between inequality and cognitive development.
This study will investigate the relationship between inequality of wealth/income and cognitive development. By revealing the risk that inequality impedes on cognitive development for all levels of SES, relevant interventions can be designed for these children. Furthermore, this investigation may further the argument to minimize inequalities, and improve the societies that these at risk children live in by impacting on policy and practice.
The hypothesis is that children from high inequality societies will display poorer performance in measures of cognitive development, in comparison to children from equal societies.

Method
Participants. This study would have access to The Born in Bradford (BiB) cohort. BiB is a longitudinal medical research study examining health and development during childhood, and subsequently adult life in a deprived multi-ethnic population. Importantly, 60% of the babies born in the city are born into the poorest 20% of the population of England and Wales (Wright et al, 2013). The participants would be children from the BiB cohort who live in high inequality neighbourhoods. Another group of children would also be recruited from low inequality neighbourhoods.
Design. This research would use an observational matched pairs design, where the participants tested from the BiB cohort will be compared to another group matched in terms of age and gender. The independent variable (IV) is the level of socioeconomic inequality (high or low), and the dependent variable (DV) is the performance on measures of cognitive development.
Measures. The IV will be determined by assessing the disparities of wealth/income in the neighbourhood that the participants live in. Additionally, the SES of individual participants could be collected. The DV measures will involve a battery of standardised cognitive measures including a working memory test battery (Pickering and Gathercole, 2001).

Analysis.
A regression analysis will be conducted to produce a model that reflects the relationship between socioeconomic inequality and cognitive development.